University of Warwick And Heart of England NHS Foundation Trust

To research, develop and evaluate technologies to guide clinical decisions by the dynamic capture and analysis of chest wall motion as a result of breathing.